Functional compartmentalization of the T cell plasma membrane in the maturing immunological synapse

When we are infected with a pathogenic organism our immune system mounts a response that eventually leads to the elimination of the organism and recovery from disease. Crucial to this process is the recognition of small pieces of the organism by a specialised immune cell called a T cell. These pieces are presented to the T cell on the surface of a so-called antigen presenting cell (APC). The T cell and the APC form an unique contact region called an immune synapse (IS) which is divided into concentric rings of molecules specialised for different functions such as recognition, binding together and signalling. We will use a well-accepted model of the IS, in combination with sophisticated microscopical methods to visualise the molecules at the cell surface, to understand how it is organised into these different domains and how they play a role in the efficiency and specificity of recognition and activation between the T cell and the APC.

Technical abstract
Our hypothesis is that interactions between ordered membrane microdomains (lipid rafts, LRs), PIP domains and adhesive domains are crucial to the process of formation and signalling at the immunological synapse (IS) between a T cell and an antigen-presenting cell (APC). To study this we will use T cells from antigen-specific TCR transgenic mice (AND strain), where possible crossed to mouse strains expressing fluorescent protein reporters of PIP domains. We plan to use an established supported planar bilayer system of IS formation with advanced fluorescence microscopy techniques (TIRF, FLIM) to examine the distribution of LRs within the IS during the activation of T cells. We will compare this with the distribution of proteins reported to be predominantly localized inside (e.g. Lck, Fyn) or outside (e.g. TfR, CD45) of these microdomains. We will also image the distribution of phosphatidylinositol(4,5)-bisphosphate (PI(4,5)P2) and its derivatives (PI(3,4)P2, PI(3,4,5)P3 and DAG) during the formation of the IS and compare it with LR distribution. We will visualize the distribution of cytoskeletal linker proteins (e.g. vinculin, paxillin, zyxin and FAK in relation to LR and PIPs during the formation of the IS. To examine the role of cytoskeletal linker components in the IS we will silence them with RNAi in order to assess the effect on stabilization of LRs or PIP domains. We will use the generated data, in the context of the known nano-clustering of TCR and proximal signalling molecules, to generate a time scheme of dynamic events ongoing on the surface of T cells during activation by antigen.